Capturing the Digital Footprints of Video Game Play

Although almost half the world's population and as many as 80% of children in the UK regularly play video games, we still have limited knowledge about how gaming is related to players' mental health. We know that games can have positive effects on some players: for example, by providing stress relief, offering social support, or providing cognitive stimulation. Other players, however, experience negative effects, such as addiction-like play, financial regret, or toxic interactions with other players. The current challenge for researchers is to better understand when, how, and for whom games affect mental health, and use this to inform game design, policy, and advice for players and parents.

To get more conclusive answers to these questions, we need higher-quality data about how people engage with games. Current research relies heavily on self-reports, where players are asked to estimate their recent play behaviour, but these are known to be both simplistic and unreliable. Instead, scientists can seek digital footprint data from games that captures the quantity (how much time people spend playing what games), and quality (what they do in-game, who they interact with, etc.) of video game play.

Such data is held by the video games industry, but not widely shared outside of rare collaborative industry-academia projects. However, there are other ways of getting access to this kind of data that do not require direct collaboration with the games industry. The first is account integrations, where players sign in to a gaming account such as Xbox or Steam, and give permission for another service to automatically access and store the data they generate while playing. The second is GDPR requests, where players exercise their legal right in the UK and EU to ask for a copy of the data that a (gaming) company holds over them, to ultimately share with researchers. At present, however, these methods are not being utilised, due in part to a lack of infrastructure.

Our goal in this project is therefore to develop a website where players can link their play data and share it with researchers using one or both of these methods. This will take the form of a secure website where players can make an account, link their profiles to accounts on other gaming platforms, receive instructions on how to request their data from gaming companies, and securely upload their data to voluntarily share it with researchers. Throughout, data privacy will be carefully protected. Players will be guided in how to understand the data that they share, and deletion is possible at any time. The website will be publicly available for anyone to participate in data donation, and the code used to build the website will be shared publicly for other researchers or developers to reuse and modify for their own purposes.

In the final step, we will conduct a study where players are recruited to share their gameplay data using three methods (account integration, GDPR requests, and a self-report method using gameplay diaries) and to complete regular mental health surveys. These serve as rigorous tests of data quality, and allow us to evaluate how well the methods of collecting gameplay data overlap with each other. By linking gameplay data with mental health data, we will demonstrate how the platform can be used to better understand how players are feeling before, during, and after play, over months or years. Together, we believe the platform has the potential to greatly improve how the entire social science research community studies the influence of video games on mental health.